A commercial intelligence platform to optimise farm productivity

"Farming is facing long-term pressures on economic performance. Intense retailer price pressure and challenging weather patterns are pushing record numbers of farms out of business every year. They face even more uncertainty through brexit and potential impacts on global markets, labour, and financing. Such challenges threaten the livelihoods and social fabric of the UK's rural communities.

Yagro is a team of farmers, entrepreneurs and technologists, with a mission to connect agriculture to drive a more financially sustainable farming sector. Our story began in 2015 and, since then, we've been travelling all over the UK to meet farmers and their suppliers to learn more about the challenges they face."